'Squaring the circle' of the menstrual cycle? An interdisciplinary approach to the premenstrual problem

'Oh! Menstruating woman, thou'rt a fiend, From whom all nature should be closely screened!' (Anon)

The primary aim of this Fellowship is to advance our current socio-scientific understanding of the relationship between the female menstrual cycle and the 'wicked' problem of mental health (Henderson and Gronholm, 2018). Premenstrual dysphoric disorder (PMDD), or severe premenstrual syndrome (PMS) as it is also known, is a debilitating clinical condition that can cause serious suffering to some individuals during a specific phase of their menstrual cycle. Moreover, the dilemma of many premenstrual sufferers is exacerbated by the stigmatising nature of their premenstrual condition - as encapsulated in the ancient verse set out above, which is itself cited in Simone de Beauvoir's pioneering work 'The Second Sex'. Conceptually - and in reality - the premenstrual sufferer represents a complex and problematic phenomenon. As such, 'squaring the circle' of her multiple and variegated medical, legal and socio-political issues is a fundamentally important endeavour, particularly in the light of both recent scientific developments and a perceived contemporary shift in twenty-first century social attitudes towards the female menstrual cycle.

This project aims to build upon and develop my PhD study, which focused more especially on the conceptualisation of a premenstrual defendant's criminal responsibility, but also provided the impetus for this project. According to recent research (Schmidt and others, 2017), women with PMDD have a different susceptibility to the effect of their sex hormones (Baller and Ross, 2019), and this can cause sufferers to experience altered brain network activity. To date, PMDD has now been recognised by the American Psychiatric Association (DSM-5, 2013), the UK-based clinical community (RCOG, 2016) and the World Health Organization (ICD-11, 2019). But questions still remain as to the precise nature, diagnosis and potential treatment of this 'new' mental health disorder. In terms of context then, this project is timely and highly significant. Not only does it seek to address a fundamental gap in research on the relationship between women's menstrual/reproductive health issues and their mental health, but it fulfils a further objective, by adding to a growing body of UK-based policy work on the disproportionate impact of women's experiences of mental ill-health (Department of Health and Social Care, 2018), as compared to men (McManus and others, 2016).

Ultimately, the Fellowship will advance current knowledge by undertaking a novel interdisciplinary study of our evolving social, clinical and legal understandings of premenstrual dysphoric disorder. In doing so, the project will examine the 'problem' of the premenstrual disorders as contextualised by reference to existing medico-legal and socio-historic debates about PMDD, alongside the negative narratives that circumscribe the premenstrual disorders and the women who suffer from them. The integrated set of publications generated from the Fellowship will be the first such interdisciplinary study of PMDD in the UK context. Drawing on an established international biomedical, legal and ethical research framework to steer the research (Ginsburg and Carter, 1984), the project will provide an up-to-date interdisciplinary understanding of PMDD, which links to wider research questions about the social role of medicine and science, the socio-historic meaning of criminal responsibility and the complexities of feminist agendas. In addition, the project also aims to connect more directly with those who have personal experience of PMDD, by creating opportunities for meaningful impact among clinicians, activists and, most importantly, premenstrual sufferers. Conceptually then, the aim of the Fellowship is to 'square the circle' of this particular menstrual problem, by asking 'How can we change the story that surrounds the premenstrual disorders?'.